Demonstrator of urban building energy assessment technology combined with AI methodology for an innovative transition to net-zero buildings

UK Partners' MapMortar and UCL, as well as South Korea partners', Phase 2 demonstrator builds on an exceptionally successful Phase 1 feasibility study, transforming groundbreaking business-led R&D and proof-of-concept innovations into real-world deployment and testing.

Phase 1 proved the technical feasibility of integrating AI with physics-based Urban Building Energy Modelling (UBEM) to enhance sustainability, liveability, resilience, inclusiveness, and safety in urban planning. In Phase 2, the partners translate these findings into a large-scale real-world demonstrator, optimising and refining the integration of simulation-based and AI-driven UBEM to achieve tangible impact in urban energy transition planning. The demonstrator will not only validate technical improvements but also showcase the commercial viability of the consortiums' significant technological advances.

Though existing software solutions integrate AI into UBEM, they model only one building at a time, limiting its use for portfolio-level energy transition. They also focus only on new buildings and are highly technical, making them inaccessible for MapMortar's and Ninewatt's target customers. Phase 1 confirmed the partners' innovative, unique integration of state-of-the-art AI with simulation UBEM significantly improves retrofit planning, boosting speed and accuracy by significant margins and improving user-friendliness.

Phase 2 will demonstrate the AI-integrated UBEM approach's unparalleled speed, accuracy and usability in real-world settings, establishing a clear route to customer adoption and market deployment.